Centre for Diet and Activity Research (CEDAR)

Non-communicable diseases such as diabetes, heart disease, cancer and mental health problems account for 60% of deaths globally. Poor diet and lack of physical activity play an important role in increasing the chance of developing these diseases. Physical inactivity alone is estimated to account for around 1 in 10 deaths worldwide, comparable to the impact of smoking. Seventy thousand premature deaths in the UK alone could be avoided each year if diets matched nutritional guidelines.

In the face of these statistics it would seem intuitive that everyone should strive to make individual choices to eat a healthy diet and adopt an active lifestyle. However, we don't make such choices in isolation and our diets and activity levels are driven as much by the broader social, cultural, economic and physical environment in which we live by as our personal attitudes and beliefs. CEDAR aims to improve our knowledge of the population-level factors that influence these diet and activity behaviours. Generating a greater understanding about these determinants is an important step in developing interventions to help populations adopt sustainable healthy behaviours. CEDAR also aims to evaluate the impact of such interventions both on short term behaviour change and, in the longer term, on health outcomes. However, not all interventions that impact on diet and physical activity are designed with changing these behaviours as their primary purpose. Indeed our physical activity behaviour is strongly influenced by the structure of the built environment around us. Therefore CEDAR also undertakes evaluations of interventions such as changes to the transport infrastructure that may impact on commuter and leisure physical activity levels as a by-product rather than their primary objective.

The evidence we gather will help politicians, health professionals and society at large make better decisions about how to improve health for the whole population, whether it is through direct public health interventions, or wider ways that influence how we live, travel and work.

Technical abstract
Our overall goal is to provide the evidence-base to inform interventions aimed at shifting population-level distributions of dietary and physical activity behaviour. We will achieve our aims through interconnected research themes which each employ a range of methods and experimental designs including analysis of quantitative and qualitative data from observational, interventional and natural experiment studies, modelling and evidence synthesis. We will study environmental and policy approaches to population physical activity change, specifically aiming to quantify the overall and distributional effects of interventions and understand related patterns and mechanisms of behaviour change. In our health geography programme, we will develop and apply methods to understand the dynamic use of the environment and its role as a determinant of physical activity and dietary behaviours. We will study the pattern, correlates and determinants of change in physical activity levels through childhood and use the results to develop and evaluate population-level interventions. Our dietary public health research will identify and measure socioeconomic determinants of dietary behaviour and the mechanisms giving rise to social and spatial patterning of diet quality. This programme is closely linked to our work on public health economics, focused on investigating the correlates, determinants and consequences of diet, physical activity and obesity and the cost-effectiveness of interventions that may promote healthy behaviours. In the second quinquennium of CEDAR we will develop two themes. Dietary public health research will be expanded to include policy, environmental and intervention development approaches to obesity prevention, particularly in infants and young children. Public health modelling will be further developed to better estimate the population impact of interventions and explore agent based modelling of behaviour change to inform intervention development and data collection.

Potential impact
Our research will contribute to multiple economic and societal impacts. The pathways to impact statement (attachment) describes the actions that we will take to ensure these benefits are realised. Our overall strategy for translation and knowledge transfer is in the case for support (section 8).

Immediate and medium term impacts:
CEDAR research findings are relevant to many aspects of the physical, social and economic environment. Relevant policy areas include travel and transport, the regulation and taxation of food, use of green spaces, physical education and meal provision in schools. CEDAR will contribute to the evidence in these areas and directly influence practice and policies at local, regional, national and international level, as well as via bodies such as NICE and Public Health England. This will be achieved through existing and new relationships ranging from NHS infant feeding coordinators to senior civil servants.

Trade unions, NGOs, and activists represent other potential audiences for our evidence outputs and may present research opportunities such as the current on-going evaluation of the Sustrans Connect2 initiative. Our evidence is also relevant to industry. Findings may inform the Responsibility Deal in food and physical activity and interventions to encourage active travel and physical activity will be relevant to improving workforce health. Beyond the application of evidence, our expertise can be applied to enhance the effectiveness of evaluation of complex public health interventions - a requirement at local, national and international levels.

We recognise that impact is a 2-way process, with our research priorities shaped by public health needs. We will therefore pursue a partnership approach, co-producing tools and publications and working closely with public health practitioners to evaluate real world interventions. Our work developing research and evaluation methods, whether in natural experiments or use of GPS technology, have applications beyond academia as organisations seek to effectively measure interventions. Partnership working will also help to support the research and evaluation capacity of organisations through, for example, contributing to training courses and material delivered through bodies such as erpho in its role in Public Health England.

Longer term impacts:
Our longer term economic and societal impacts will come from the implementation of policies that have been influenced by our contribution to the body of research. Increased physical activity and improved diet have substantial potential population health benefits by reducing the burden of non-communicable disease. Moves towards active and sustainable transport can bring environmental and health benefits including reduced road traffic deaths, improved urban environment, and mitigation of climate change. In the light of the global obesity epidemic and pressure on food supply, moves toward sustainable and lower calorie diets are required. Our research into dietary behaviours has potential impacts in areas such as infant feeding practices, the national curriculum, and food taxation and labelling. Greater understanding of the economic drivers of dietary behaviour is also relevant to efforts to reduce health outcome inequality.

These benefits would be felt by governments, both economically and in terms of the effectiveness and sustainability of public services such as the NHS. Employers and industry can also draw benefits from population-level interventions, through improved employee health, wellbeing and efficiency. In England, the costs of lost productivity have been estimated at £6.5 billion / year from sickness absence and premature death. However, physically active workers take 27% fewer sick days. Finding effective interventions to improve diet and physical activity levels will ultimately benefit the whole population, both in the UK and abroad, in terms of health, wellbeing and improved quality of life.